Seamless Public EV charging

The operability between EV charging networks is a well-known issue with public charging infrastructure. With over 50 networks in the UK alone, it can be time-consuming and confusing for EV drivers to use multiple smartphone apps or RFID cards across multiple networks to be able to charge wherever they want.

Therefore, our project will see the delivery of an innovative software solution that integrates with on-site hardware solutions, current CPMS systems, and a personal Bluetooth device to provide the user with a seamless, simple, and consistent charging experience across multiple charging networks. This means that the user will only need to have a single smartphone app to charge anywhere they want. With a parking sensor that will identify the vehicle's location and a notification prompt identifying that charger, it will make charging an EV at a public chargepoint easier than ever.

The journey below identifies the end goal for the project.

1. _EV driver registers debit/credit card to create an account,_
2. _EV driver pulls into an EV charging space to charge,_
3. _Parking sensors will detect a vehicle/EV driver at 'Chargepoint X and Socket Y'_
4. _EV driver is automatically sent a notification to ask them if they'd like to charge: "Would you like to charge at Chargepoint X and Socket Y? Click Yes to confirm"_
5. _If the EV driver selects "Yes", the chargepoint and socket will wake up (or rise out of the ground as may be the case for pop-up chargers)_
6. _EV driver simply plugs in and walks away._

At the end of the session, the user simply unplugs and drives off. His/her account is automatically billed

In future, EV drivers will be able to check if a bay is empty before driving to the chargepoint and to pre-book a charging session (outside the scope of this project).